Influence of E. coli Fec uptake system on fitness and infectivity characteristics.

"This is a PhD research project in Chemistry.

Genomic analysis of E. coli has shown that the Fec (ferric citrate) sensing-uptake system is strongly associated with capacity to cause mastitis in dairy cows. This observation ties in with increasing evidence for the significant contribution of nutrient sensing/acquisition systems in colonisation and infection of host species by E. coli and related Gram-negative bacteria. The regulation of the Fec system has been studied in detail in laboratory E. coli however its function in pathogenic E. coli has not been examined to date. In this project the aim is to assess the roles of different Fec genes using a range of phenotypic, proteomic and transcriptomic approaches. This will include determination of growth & survival of E. coli under a range of environmental conditions; characterisation of alterations to major surface components and investigation of selected infectivity-associated characteristics (particularly motility and chemotaxis) will also be assessed. The project will make a contribution to an ongoing project investigating mastitis-causing E. coli. "